Rapid detection of urinary tract infection and associated antimicrobial resistance

One of the most common causes for visits to the doctor is for infections, e.g. urinary tract infections (UTIs). There are around 150 million cases of UTIs worldwide and antibiotics are often prescribed. However, in many cases these treatments are prescribed incorrectly because the bacteria may be resistant to the antibiotic. Over-use of antibiotics increases the problem of antimicrobial resistance (AMR) and this is further compounded by the lack of development of new classes of antibiotics. We may soon find ourselves in a situation where we have a major health problem due to resistant bacteria causing widespread infections. The O'Neill report comissioned by the UK government indicates that, untackled, AMR could result in the death of one person every 3 seconds by 2050. However, rapid diagnostics would reduce unnecessary prescription and optimise treatment. We have invented a new way of testing for bacteria and antibiotic resistance using a simple hand-held test that gives a readout in 2 minutes as opposed to the 2 days that it currently takes. This means that a rapid diagnosis can be carried out next to the patient and the use of our new diagnostic test will ensure that the correct drugs are used when needed and will reduce the incidence of inappropriate prescribing.